Innate immunity maintains stem cell-driven renewal of the intestinal epithelium

Technical abstract
How bacteria and mucosal immune cells maintain the renewal of the epithelial barrier of the intestine is being is being investigated. In particular, how immune cells detect bacteria or inflammatory stimuli at the luminal surface and in some way relocate to the stem cell niche to regulate epithelial renewal. Bio-imaging of in vivo fluorescent transgenic mouse models and ex vivo culture systems, such as microbial-epithelial crypt co-culture, is being used to address how a healthy gut is maintained.